Modelling economic impact and strategies to increase resilience against tree disease outbreaks

Technical abstract
Our proposal aims to construct a new generation of models built upon an integration of epidemiological, ecological and economic factors that together determine the resilience of forest systems to incursions by infectious agents, and the supply of forest ecosystem services. It will allow the economic costs and benefits of disease response strategies to be evaluated from the perspectives of both private landowners and public policy choice. A key underlying idea behind the modelling is to characterise forest management options in terms of resistance and resilience to disease. Our starting point is a combination of an optimal control model and a form of discounted net benefit tailored towards multiple outcomes of forestry (timber, C sequestration and biodiversity). The model will be extended to include multiple forest types and multiple outcomes. A decision maker will have a choice of different forest types to be established in different locations. Subsequently we will develop a model incorporating multiple forest owners, where each agent is a land manager who controls a number of patches. A combination of multiple objectives and management strategies with spatial interactions across a potentially heterogeneous landscape results in an analytically intractable model and we will therefore use an agent-based model. We will also develop a real-options approach to explore how the inclusion of uncertainty and options changes the management strategies emerging from the optimal control and agent-based models described above. In order to fully parameterise the model particularly for non-market environmental costs and benefits, we will undertake a choice modelling exercise to measure the public's willingness to pay for disease mitigation and the value of avoided damages. Finally, we will use the modelling framework developed in the project to rank the policy options available to both the individual manager and to the government organisations.

Potential impact
Who will benefit?
We anticipate that the following groups will benefit from our work: (i) The private forestry sector, including both large international firms such as UPM Tilhill, and smaller scale forest owners and managers, along with the tree nursery sector and private estates; (ii) The voluntary forestry sector, including the Woodland Trust and forest-owning charities such as RSPB and National Trust, and county Wildlife Trusts; (iii) Government policy makers such as DEFRA, FERA, the Scottish Government and the Welsh Government; (iv) The Forestry Commission, Natural Resources Wales, Scottish Natural Heritage, and Forest Research; (v) The scientific and economics research communities internationally; (vi) Members of the public who care about woodlands and forests.

How will they benefit?
The high current profile of tree diseases in the UK and internationally has created an unprecedented level of attention from a wide range of stakeholders in government, agencies and the private sector. We will early disseminate the message that inter-disciplinary ecological and economic research has the potential to provide a significant advance in the evidence required to improve the management of forest systems for disease prevention, control and mitigation. We will use key contacts as well as more open media to actively engage with these sectors at the start of the project and invite broad participation at the project stakeholder workshops.
For the private forestry sector, the main benefits will be in terms of new knowledge about the effectiveness of management options at the level of individual forests and the landscape. The voluntary forestry sector also faces similar problems with regard to disease risk and the need for spatially-coordinated management. Provision of a ranking of management options according to their impact on resistance and resilience will also be of use to private forest managers in terms of which kinds of forest they prioritise for investments.
Governments will potentially benefit from new evidence of the spatial- and cost-effectiveness of policy options, along with information on how the public prioritises? and values government interventions in disease control and mitigation. Government can use the ranking of management options in deciding details of advisory and funding schemes for changes in forestry practice.
The Forestry Commission, Natural Resources Wales, Scottish Natural Heritage, and Forest Research will benefit through the generation of insights into the social benefits and costs of alternative management interventions and from improved knowledge of new research and modelling methods acquired through their close participation in the project work. The spatial modelling work will also assist these bodies in understanding how economic incentives combine with environmental and epidemiological factors to determine the spread of disease. The generic modelling approach will have impact on understanding of diseases in other land-use sectors.
The international research community will benefit from our fundamental research, development of models, and provision of novel data. We will share our data primarily via EIDC. We will engage with the international research community via publications in high profile journals and contributions at international conferences and workshops; we will organise an international conference to communicate the results to a wide interdisciplinary audience.
Serious forest dieback, and control through tree felling will have a direct impact on wider society through reduced provision of ecosystem services and some control measures may necessitate severe restrictions on public access to forest landscapes. Members of the public will therefore gain in that our research will facilitate more effective interventions for tree diseases, which could reduce the significant losses in ecosystem services, and restrict the geographical areas that need to be subjected to drastic control measures.